The Office of Language Commissioner in Wales,Ireland and Canada.

This pioneering study of the implementation of official language policy in Wales, Ireland and Canada (2011-2014) is conceived as an evidence-based contribution to applied public policy within an emerging regional polity. The role of the Language Commissioners as regulators and as advocates of official languages is a central element in language policy within Ireland and Canada, where this element of public policy has seen a mainstreaming of language promotion with an increasing emphasis on implementation and regulation. The WAG government's intention is to establish an Office of Language Commissioner during 2011. Consequently this proposal seeks to analyse three elements of this strategic initiative in Wales. First, it will provide an authoritative interpretation of the initial discussions contained in documentary evidence which have influenced the remit and structure of the Office. Secondly it will undertake a critical analysis of the first years of operation of the Language Commissioner's Office. Thirdly by adopting a comparative perspective on language implementation procedures, developments in Ireland and Canada, will be used as a benchmark by which developments in Wales may be calibrated, which in turn should prove of value to the Irish Commissioner Office and the well-established Canadian Office of the Commissioner of Official Languages, which having become institutionalised within the political system are seeking to re-engage with their target communities.Hitherto minority language policy has concentrated on promotional aspects of language planning with some success. The EU is now subject to increasingly regulatory mechanisms related to human rights and a broad equality agenda. Language Commissioners, as Agents of Parliament, have been a significant development in Canada in transforming language equality into a statutory field. Consequently it is anticipated that the results of this research enquiry will be of direct policy relevance to the governments of Scotland, Northern Ireland and Ireland and by extension several EU contexts such as Finland, the Basque Country, Catalonia, and the Baltic States. These jurisdictions face the issue of deciding how best to regulate and evaluate the increased use of bilingual services and working practices within the public sector and of honouring language rights among an increasingly diverse and multilingual population.The research team is comprised of two established language policy experts from the LPPRU at the School of Welsh who will mentor and develop the academic career of the named Postdoctoral Fellow who has considerable comparative research experience in the field of language policy governance.Williams will investigate the role of Language Commissioners in Canada, Wales and Ireland. Mac Giolla Chriost will focus on Ireland and Wales. Carlin will focus primarily on developments in Wales, but with a strong secondary engagement with the Irish case. Each of the scholars are fluent in Welsh, English and French and the latter two are fluent in Irish. The initial mode of research will be archive work, literature and document review in Welsh, English, Irish and French, while the bulk of the research will be field work and interviews with the Commissioners and their staff, an element of work-related placement for the PDF plus networking and interviewing civil servants, language officers, constitutional lawyers and politicians. The projected publications and network formation constitute a logical extension of the PIs research into minority language policy and influence on strategy through his membership of the Welsh Language Board (2000-2010) and current position as its strategic advisor, his co-authorship of the FIONTAR '20 Year Strategy for the Irish Language', commissioned by the Irish government in 2009, his co-direction of the EU's 'From Act to Action' project and current work with Linguamón, Barcelona and the Network for the Promotion of Linguistic Diversity.

Potential impact
Impact Plan Communication and Engagement. The project is designed to have a national and international impact on the professional community as well as influencing the work of language officers and middle-managers in public administrations charged with delivering bilingual services. The research findings, strategic observations and recommendations will be communicated through the preparation of detailed evidence-based interpretations, the maintenance of a document archive on the Language Policy and Planning Research Unit website, the publishing of academic papers and books, addressing international/national conferences, professional and community-related events, the briefing of civil servants, briefing for Welsh public servants and hosting workshops and conferences both by the LPPRU and by other related centres in Cardiff, such as the Wales Governance Centre which the PI co-founded in February 1999. Collaboration. This work will have a significant impact on the operation of the Language Commissioners and we have secured the full cooperation of the WLB, the Canadian and Irish Commissioners. Williams has undertaken 350 hours of interviews with government officials, Commissioner staff, academics and voluntary organisations in the three jurisdictions, and established good working relationships with the Project Partners. During face to face interviews between October 2009 and January 26th 2011, Williams discussed the ethical, practical and procedural methods of selecting material from their archives, recording the nature of the complaints investigated in an anonymous manner and using the resultant data in published works. Both the WLB and the Irish Commissioner have welcomed the possibility of the PDF gaining work placement experience in the compliance investigation unit. While the PI and CI will deal with the meso-level impact of the project, the PDF's interpretations should feed into the detailed improvement of the operations of these agencies.This collaboration is based on the PIs extensive track record of advising government in Wales and Ireland; on his role as strategist for the WLB (2000-2010), now as consultant; advising UK and WAG governments on issues such as bilingual education policy, community development, Wales in Europe; on the successful adoption of recommendations made in, "The Bilingual Character of the National Assembly of Wales" May 1999-2001 (ESRC Award Number R000222936). This work was given the highest rating possible by the ESRC assessors and led to a marked improvement in the structure and bilingual operation of the National Assembly for Wales. He has also been involved in collaboration with Irish voluntary and governmental initiatives, most recently in co-authoring the draft of the Irish state's '20 Year Language Strategy' which was launched in December 2010.Exploitation and Application. Collaborative agreements exist with the Project Partners who have been fully appraised of the project's remit, who will be undertaking what type of research, for how long and with what sort of constraints on confidentiality and final reporting of the material and documents gathered. Detailed discussions have been held on issues such as access to government documents, case study notes, the electronic processing of complaints and investigations. Language Commissioners are interested in how their performance is interpreted by other agencies and citizens and this relationship will form an integral part of the work. Both the PI and CI have unrivalled experience in engaging with Irish and Welsh language agencies, invaluable in mentoring the PDF to develop appropriate skills and liaise with officialdom, while securing vital opportunities to engage publicly.